Animal WelfAir

The overall aim of the project is to design, develop and test an efficient, sustainable and

environmentally friendly solution to improve indoor air quality and lighting conditions in poultry houses

to promote better health and welfare, raise productivity, and reduce energy costs. The system will use a

novel UV light activated, titanium dioxide coated flexible fibre mop with extended surface area to

provide air sterilisation and removal of volatile organic compounds and odours. A microporous bag filter

will be used to contain any particulate matter such as dust and associated pathogens. In addition, a low-

energy LED lighting array will be used to enhance animal wellbeing and promote productivity. This all-

in-one unit has a simple design with direct integration into the poultry house roof structure, replicating

the size and appearance of conventional HVAC or fan units. The project will involve the design,

construction and testing of a prototype system under commercial conditions.